Artificial Intelligence Tactical Decision Aid for Management of Naval Sensors and Autonomous Vehicles

Target detection in an oceanic environment is a key part of marine mammal conservation, maritime security, and oceanography. Covering 71% of our planet with depths up to 11km effectively searching the ocean is a complex task due to its geographic and temporal variability. With only limited resources available, maximising the efficacy of each survey mission is key to finding a target. Typically, one or many marine vehicles are used in the search and detection process each having its own sensing capabilities, operating windows, and dynamics.
Deciding how to manage each of these advanced pieces of equipment to maximise the probability of detection while minimising the human and financial risk is a lengthy process. It involves collecting forecast and real-time environmental data, combining this data with assumed target acoustic characteristics (frequency and source-level) in an acoustic propagation model suitable to both the environment and source frequency. The available assets sensing capabilities and ambient sound levels are then considered to produce an expected detection probability map which is interpreted by an expert to provide management decisions.
This complex task can take hours to run even on high powered computers which for tactical decisions is of little use. We plan to utilise AI to produce a system that can provide decision support when placing and managing marine vehicles in a timely manner. A decision support system that has no foundation in responsibility has no place in marine conservation and an opaque black box is of little use in a hierarchical command chain such as the Navy. By showing the logical progression from classically modelled acoustic data through to training an AI system that can quantify its uncertainty in management decisions we will provide a useful and unique tool in the marine sector.